NTPlus2 - Circular Nutrient Management for Agriculture

Farmers don't want run-off - it's a waste of expensive fertiliser. At the same time, significant quantities of nutrients arrive in wastewater treatment plants (WWTP), with some nutrients remaining in the final effluent discharged into rivers and coastal waters. Nitrate levels are building up in underground aquifers from decades-old, over-application of nitrogen fertilisers, impacting drinking water supplies. The only affordable and sustainable way of dealing with these issues is to get the nutrients out of the water and back onto the farm.

Ion exchange is best practice for removing nitrate from water, but it's Achilles Heel is that the contaminants are removed using a large amount of salt, producing a waste toxic to crops. Typically, the process is <10% efficient. Agua DB have developed a totally new process (NTPlus) which is 99% efficient, producing only higher value nutrients that are low carbon, provide climate change adaption for crops and drive better nutrient and water management. This project aims to develop the process for optimised recovery of nitrate and phosphate from WWTP, improving sludge properties and producing a liquid fertiliser which will be demonstrated and validated for use in crop trials, supporting commercial adoption and integration into the liquid fertiliser supply-chain.